Brain mechanisms underlying the subjective experience of remembering in health and disease

During my PhD, I am interested in building on the research I am currently writing my Master's Thesis about in collaboration with Dr. Jon Simons of the
Memory Lab at the Behavioural and Clinical Neurosciences Institute. I am investigating individual differences in older adults in their ability to perform
recognition memory and complex perceptual tasks in order to identify dissociable systems that support recognition memory. I am highly fascinated by
memory in healthy and pathological ageing because of its immense importance to quality of life in older adults. Therefore, I would like to be involved in
Dr. Simon's proposed project "Brain mechanisms underlying the subjective experience of remembering in health and disease". The ultimate goal of this
project is to develop rehabilitation strategies for adults with memory deficits, which I believe is one of the most important challenges in contemporary
cognitive neuroscience because of our ageing society and the vast amount of people suffering from cognitive decline with age. Making a contribution to
help people cope better in later life is a strong motivation for me and I believe it is the best way I can use my scientific prowess to positively impact
society.